Barley Malting A Steep Learning Curve

An investigation of the physiological and genetic characteristics that enable barley lines to germinate homogeneously under differing water regimes and assessing whether the result of these selection pressures would have positive or negative effects on agronomic performance.
The screen will allow for an investigation of the physiological and genetic characteristics that enable barley lines to germinate homogeneously under these differing water regimes and whether the result of these selection pressures would have positive or negative effects on agronomic performance